A project to develop an AI engine to automatically generate social commerce posts for retailers. This would allow a quick, easy and cost-effective way for retailers to achieve an online presence without prohibitive costs.

Founded by Priya Vrat Misra, Paul Briault and Nili Misra, Reckoon is a UK-based SME that intends to address the considerable issue currently posed by the high cost to retailers of maintaining a current social commerce presence. This issue has been aggravated further by the challenges posed by the COVID-19 pandemic. Offering backgrounds in technology innovation and an excellent sales record, the founders of this project intend to develop a product that provides retailers with an AI-based, cost-effective entry into the world of social commerce. In doing so, Reckoon proposes a year-5 post-project revenue of £195M/£855M.